The University of Sheffield and LPW Technology Limited

To devise a methodology for efficient development of high performance bespoke alloys to serve the rapidly growing metallic Additive Manufacturing market and understand effects of alloy compositional manipulation on AM processability.